Dynamics of Spin-VCSELs

We propose to investigate the dynamic properties of optically injected spin-polarised, vertical-cavity surface-emitting lasers (VCSELs). In general spin-polarised lasers offer many attractive advantages, including enhanced intensity and polarisation stability as well as a reduced threshold current, and they have potential applications in cryptographic communications and reconfigurable optical interconnects. Moreover the nonlinear dynamics of optically-injected semiconductor lasers has been a fertile research topic for many years and the benefits are now emerging in stable injection-locked sources with very high bandwidths as well as in potential applications in encrypted communications systems based on chaos. However, the novelty of this proposal lies in combining the hitherto disparate fields of spin-polarised VCSELs and optical injected lasers, examining particularly the effects of polarised optical injection on the nonlinear dynamics of spin-polarised lasers.